Influence of viral proteins of avian influenza virus on the innate immune response of birds

Technical abstract
The objectives of this work package are to determine genetic-related differences in the susceptibility of chickens and other avian species to infection with HPAI, and relate these to specific components of the innate immune response. This will inform both breeding strategies for domestic poultry flocks and define parts of the immune system that are subverted by the virus when evolving to higher virulence in a particular species or when increasing in host range. Objectives are 1) to determine the differential susceptibility and resistance of inbred lines of chicken to infection with H5N1z, both in vivo and in vitro; 2) to determine the sequence and functionality of Mx genes in inbred lines of chicken; 3) to analyse the nature of the innate immune response in susceptible and resistant lines of chicken.